The Identification and Testing of Advanced Materials for Electrochemical Energy Storage

This study is central to the development of materials for the manufacture of advanced electrochemical energy storage devices. Such devices will have applications in automotive, local grid power and portable power equipment. The technology is designed to offer cost effective, eco-friendly energy storage tailored to changing global energy needs.